Feasibility Study on the Testing of Quantum Inertial Sensors

Higher accuracy inertial navigators are increasingly important in the modern world for a range of applications such as in space, underwater exploration, aircraft and land vehicles. In support, the project will determine requirements for the testing of radically new inertial sensors (gyros and accelerometers) which are based on the use of atomic interferometery and other 'cold atom' techniques. These sensors are being developed within the EPSRC university hubs, NPL and by DSTL and offer the prospect of significantly higher performance. As the performance of atomic sensors is higher than other existing sensors, new innovative test techniques will be required and developed as an aid to sensor design and manufacture as a key enabler for better accuracy navigation